“Nested Tube” Vacuum Dielectric / Virtual Single Conductor Signal Transfer System.

Only twenty years ago, signal transfer between components was of little concern in audio systems.
Today, it represents one of the strongest and fastest growing sectors in the audio market and a recognised problem in the pursuit of high performance. Market growth has produced steep increases in prices with no significant improvements and a relatively narrow consumer choice in terms of variety in designs, despite a vast array of available products.

Current art work is created from mass produced parts with structural designs that have changed little since the 1940s. Numerous fundamental design flaws remain including a choice
of conductors and dielectric that impedes the Velocity of Propagation by as much as 30% resulting in non-linear distortions. The huge number of changes in conductor material seen in the signal path also causes further distortion and all current systems, especially those disposed within loudspeaker enclosures, show little concern for the negative effects of structural resonance. In addition, most designs provide little protection against electromagnetic interactions between conductors.

The proposed system would seek to address these flaws at a moderate cost and provide a vacuum environment to address multiple issues while providing near ideal V.O.P. function.
The single unbroken conductor-connector or V.S.C. connector would remove the large number of material changes and soldered connections tolerated in the signal path.
Considerable benefits of shielding from interference energies, including structural resonance and acoustic and electromagnetic interference, could be proved in the “Nested Tube” patented
design.

The company would aim to take outcomes forward into commercial realisation and secure an early R.O.I. for both current and new, high value manufactured products. A strong collaborative team is in place to meet the technological challenges, facilitate the novel componentry as well as carry out scientific measurement and test validation.